Contraband and Counterfeit Tobacco - exploring an economic disincentive to the denormalization of tobacco

Smoking is the number one preventable cause of illness and death in the UK. Efforts to encourage smokers to reduce consumption or preferably quit, and to discourage children and young people from starting to smoke in the first place, are being stymied by the tide of smuggled cigarettes engulfing the country (an estimated 16% of the total tobacco consumed in the UK). Deprived communities in particular are being targetted by criminal gangs offering illegal tobacco products, sometimes at less than half the price of normal cigarettes. The North East of England is a hub for this activity. Cigarette smuggling costs the UK Treasury over #3 billion per year in lost revenue and has a massive impact on people s health, since smokers have less incentive to stop smoking if they can buy cheap cigarettes, and are likely to smoke more. In addition, over half the smuggled cigarettes are thought to be fakes, made in illicit factories in China and Eastern Europe. Fake cigarettes have particularly high levels of heavy metals and tars, and hence are even more hazardous to health than ordinary cigarettes. This project aims to increase our knowledge of the little understood criminal economy operating on our doorstep. Using detailed case records obtained through an earlier, EU funded
project, it will reveal more about how this damaging trade is organized and run, the different kinds of smuggling that take place, the criminal firms that do it and the people they supply. The research will help health promotion workers to better target their campaigns on this topic, and HM Revenue and Customs to better target their efforts to prevent illegal shipments coming into the country.

Technical abstract
Contraband and counterfeit tobacco represents a major stumbling block to efforts to control tobacco use through taxation and other legislative means. Little is known about the organization of the trade in smuggled tobacco. This project draws on a rich data set collected for an earlier, EU-funded project into the operation of organized crime in tobacco. It will focus on the trade in smuggled tobacco in the north east of England, a region where this sort of tobacco is widely used, particularly in deprived communities. The research will have implications for policy and practice of Smoke Free North East and the Revenue and Customs services, who are collaborators in the project.